FAME: Framework for coordination of Automated Mobility in Europe

FAME will develop and validate common methodologies and toolsto facilitate the sharing of best practices and lessonslearned to support the collaboration within the community of CCAM stakeholders acrossthe complex cross-sectorial value chain needed for the organisation and evaluation of large-scale demonstration and future scale-up to the impacts of complete CCAM solutions. The mission of FAME supports the commitment of the European Commission and the CCAM Partnership to provide a long-term coordination framework for R&I and large-scale testing and evaluation activities in Europe. The establishment of a stakeholder-validated European framework for testing on public roads, including a CCAM test data space (TDS), a common evaluation methodology (CEM), and of means for exchange
of knowledge on CCAM activities will improve cooperation, consensus building and data sharing. It will enable comparability and complementarity of the results of all testing and large-scale demonstration activities in Europe. FAME builds on a strong legacy of EUfunded Coordination and Support Actions which have developed harmonised methodologies and federated large networks of stakeholders to drive consensus building on challenges, needs and requirements for CCAM and Field Operational Tests. FAME involves 23 partners and over 2000 subscribers of the current Joint CAD network which has collaborated with the European Partnership on CCAM Partnership since its inception. The development of the European Framework for testing on public roads is at the core of FAME. The overall approach
is built around three main building blocks and aims to engage with and enable (in terms of capacity building) stakeholders from the CCAM area, as well as capitalise knowledge about CCAM through an integrated approach including stakeholder engagement (WP3), research and innovation on the evaluation methodology and testing framework (WP 4 and 5) and communication and knowledge sharing (WPs 1 and 2) to maximise impact.